Understanding Ecosystem Dynamics for Marine Conservation

My PhD project, supervised by Simeon Hill and Amanda Prorok, will focus on attempting to improve understanding of the dynamics of marine ecosystems and how these are impacted by climate change through the application of machine learning. The motivation behind this project is the importance of ocean conservation and healthy ocean ecosystems for combatting the climate crisis and biodiversity decline as well as the reliance of billions of people worldwide on ocean ecosystems for their livelihoods and food security. Bringing machine learning methods into this field has the potential to improve understanding of the complex and nonlinear dynamics of these systems and their drivers, such as spatial variability and climate variables. The primary challenge of this project will be the adaptation of appropriate machine learning methods to the data which is often sparse and noisy. The results of this work will have implications for policy decisions regarding ocean conservation and fishing. The integration of these findings into policy recommendations will form a key part of this project.